DynaDolly

The DynaDolly project explores the challenge of achieving consistent camera shots during film shoots when using a dolly operated by a camera operator and grip. While motion control systems offer micron-level accuracy, they lack the ability to adapt to the varied performances of actors, as they operate rigidly.

In contrast, a camera operator and grip can adjust their movements in response to the actors, but traditionally, their accuracy is limited to centimetres. The goal of this project is to create a system that combines the precision of motion control with the adaptability of human operators.

The DynaDolly system will utilize omni-directional dolly system for camera/platform movement, and incorporate optical tracking, visual odometry, and AI to adjust the rig's trajectory and speed in real time to the actors' performances. This system will utilize omni-directional dolly system for camera/platform movement, and incorporate optical tracking, visual odometry, and AI to adjust the rig's trajectory and speed in real time to the actors' performances.

A prime concern for the DynaDolly project is to balance the platform automation without losing the creative touch of the operator or grip.